Investigating domain communication and substrate scope in fungal hybrid polyketide synthases

Polyketide biosynthesis in fungi is driven by iterative polyketide synthases (iPKSs), complex multi-domain enzymes capable of producing structurally diverse natural products with potent biological activities. These enzymes share a domain architecture and catalytic strategy with mammalian fatty acid synthase, employing an iterative mechanism of decarboxylative condensations between malonyl extender units and a growing acyl chain. The process involves a ketosynthase (KS), acyl transferase (AT), and acyl carrier protein (ACP), with intermediates covalently attached via a phosphopantetheine (Ppant) arm.

The thiol-template strategy allows crosstalk with non-ribosomal peptide synthetases (NRPSs), enabling the formation of hybrid PKS-NRPS systems. These incorporate amino acids into the polyketide backbone via a condensation (C) domain, enhancing structural complexity. However, engineering such hybrids has proven challenging due to incompatibilities at the PKS-NRPS interface-particularly between ACP and C domains-stemming from limited understanding of their substrate scope and molecular interactions.

This project seeks to define the molecular principles governing ACP:C domain recognition and substrate tolerance. By integrating protein biochemistry, chemical synthesis, structural biology, mass spectrometry, and computational modelling, the work aims to reconstitute and probe key enzymatic steps in vitro. Substrate mimics will be used to characterise C domain selectivity and activity, supported by mutagenesis and structural modelling. Crystallography and docking approaches will further investigate domain interfaces and guide functional interpretation.

Ultimately, this interdisciplinary effort will provide a mechanistic framework for future bioengineering of fungal PKS-NRPS hybrids, enabling the rational design of novel natural product scaffolds.